Mixing by internal gravity waves in stellar interiors

The general goal of the project is to advance on the physical understanding of the excitation and mixing mechanisms of internal gravity waves driven by convective processes in stars, using both analytical and numerical approaches. We are performing in the Exeter group multi-dimensional hydrodynamic simulations of stellar convection in stars. The project will analyse and quantify mixing by waves in stellar interiors based on numerical simulations and on the use of particule tracers. The objective is to derive mixing coefficients that can be implemented in one-dimension stellar evolution codes.